Farm Sensors: Adopting low cost digital technologies

Sixty percent of UK farms have yet to adopt digital technologies. _Farm Sensors_ is a farmer-led collaborative technology adoption project, linking leading farmers in the north west with technology adoption specialists at the Institute for Manufacturing (University of Cambridge). Using a well proven methodology from the manufacturing sector _Farm Sensors_ will upskill farmers to adopt low-cost digital technologies on farm providing real time data and insight and value capture, enabling automated monitoring, enhanced decision making, supporting productivity gains and efficiencies, saving growers money on electricity, gas, water and tractor fuel and supporting progress towards net zero.